Aid for Birthing Cattle in dystocia (ABC)

Dairy farming is the largest UK agricultural sector at £3.5bn and represents 17% of
agricultural production (Defra, 2013). Dairy cows must give birth in order to produce milk,
but difficulty in birthing (dystocia) costs UK dairy farmers £83m/yr. Significant
improvements to birthing process are needed to improve welfare and protect dairy farmers’
income (Dairyco, 2013). Vets & farmers need a safe method of assisting birth (Holstein,
2013).
Destiny’s experienced developers have designed a Birthing Aid based on an idea patented
(No. 1016373.1) by Destiny’s partner Bruce Sutherland (large animal Veterinary Surgeon),
who has given Destiny exclusive development and exploitation rights. The Aid would be used
by Vet or Stockman at the first sign of dystocia to gently expand a cows’ birthing canal,
increasing pelvic flexibility and stimulating a safe natural birth, thereby increasing welfare
and protecting farmers’ income.
Initial responses from Holstein, DairyCo, vets and British Veterinary Association are
extremely favourable but to add support they need evidence from live and comparative trials.
This 12month project will develop using a bench prototype with durable Microkinetic
materials, an inflation/release mechanism, and infection control tool to maximise
performance. We will run trials with respected vets, breeders and schools to establish benefits.
Based on discussions with vets, we estimate the Aid would help in 60% of dystocia. By 2020,
with 2/3 adoption, the Aid could prevent 165k cow and calf birthing deaths in UK alone. This
will save UK dairy farmers £28.8m/yr and vets will earn £830k/yr from sales and
demonstration.
At the end of this project we will then set-up a new Ltd company (Destiny Developments Ltd)
to develop the Aid and raise private funding for commercial development and exploitation in
UK and globally.